CSIT 2

From the outset, CSIT's vision has been to establish a Global Innovation Hub for Cyber Security in order to promote growth
in this strategically important sector of the UK economy. There have been major achievements in the past five years during
CSIT's Phase 1. The Centre has grown to over 80 people and is now one of the largest academic centres of its type
internationally, and is increasingly recognised as a leader in cyber security technology research. CSIT has created a
unique 'Open Innovation' model with Industry and Government that is successfully 'bridging the gap' to economic impact.
CSIT has numerous International partnerships and research links including several FP7 and Horizon 2020 collaborative
research projects. CSIT has spun-out 3 new ventures, supported numerous start-ups and SMEs scale and nucleated the
emergence of a new cyber security cluster in Belfast (Over 900 new jobs announced in the last 5 years).
CSIT has delivered against Phase 1 and commits to scale activity and impact, raising the bar on innovation and growth
across the UK. The vision and strategy for Phase 2 can be summarised by, 'continuing to establish a global innovation hub
for cyber security, raising the bar on growth'. At the heart of this strategy CSIT will not lose focus on the Phase 1 innovation
hub model (accelerating new value creation, new venture creation and building capacity), as this is the engine from which
increased and future translation is possible. CSIT's plan will increase inputs to this growth engine by feeding the innovation
hub with partner innovators as well as CSIT's own innovation. CSIT will also extend activities to further supply skills,
training and people to the UK cyber security industry. CSIT's plan will also increase outputs from the growth engine by
formalising a Cyber PreAccelerator Programme. CSIT will also increase scale-up support for identified high growth
companies and provide leadership for the cyber security cluster that emerged from, and has been nucleated by CSIT. In
CSIT Phase 2 Research will be developed under the theme "Securing our Digital Tomorrow" creating the new technologies
needed for the seamless integration of electronic security into future Smart Cities and the Internet of Things (IoT).
Research Excellence will continue to be a focus within CSIT. CSIT Innovation and IP will be developed through various
Innovation Programmes, some of which will be core funded and some of which will be competitively won externally with
collaborative partners. CSIT has world-leading research expertise in a wide range of security research areas. With this
expertise, and through longer-term speculative PhD research, CSIT will address the security requirements of future Smart
City systems. However, from previous experience, CSIT realises resources should not be spread too thinly on such a vast
range of research topics. Therefore, CSIT has chosen to select three research programmes, it believes to be the most
exciting and innovative, with the most potential for commercial exploitation. Dedicated teams of researchers, PhD students
and engineers will drive the development of these programmes which will be reviewed annually in conjunction with our
industry partners and senior academic board members. The selected Research and Innovation Programme Themes
identified at the outset are: Secure Ubiquitous Networking, Device Authentication and Security Analytics and Autonomous
Sensor Security.
Cyber security is still an emerging discipline but one that is growing rapidly. This is presenting exciting opportunities for
research, new business and economic impact. CSIT is in a strong position to make further and significant contributions in
all of these aspects and help position the UK in terms of international research reputation as well as scaling economic
growth.

Potential impact
CSIT's unique capacity and capability in security intelligence for Smart Cities and IoT and strong collaborative partnerships
primarily through its open innovation model, ideally position CSIT to support UK economic growth in this sector. CSIT has
successfully demonstrated its awareness of key markets and players in the cyber security technology domain. Partnerships
established with CSIT Members, CSIT Associates, collaborative research partners (including FP7 and Horizon 2020) and
the emerging Belfast Cyber Cluster shows the relevance of CSIT's strategic engagements.
Over the next 5 years, CSIT will support significant progress towards increased market share and a new £1Bn industry in
the UK, by: -
Supporting innovators create new ventures Targeting scale-up support to help companies grow business. Supporting the
creation of new jobs in the sector.
With an overall vision of, establishing a global innovation hub for cyber security and raising the bar on growth, CSIT will not
lose focus on the innovation hub, as this is the engine from which increased and future translation is possible. The
innovation hub has 3 key priorities.
Accelerating new value creation. Key to this strategic objectives are, the Open Innovation Model of Industry Membership to
inform the development of novel cyber security technologies with significant market potential (CSIT has 9 full member
companies, 14 associate members with a pipeline of additional potential members) and CSIT's permanent engineers who
work alongside academic researchers assisting with knowledge transfer, articulating capability, producing rapid prototypes
(proof-of-concept demonstrators) and understanding the drivers of industry.
Creating New Ventures. CSIT will continue to support UKTI and Invest NI in attracting new businesses in the form of FDI.
CSIT will also continue to develop concept ventures, giving due consideration to potential for CSIT delivery of the
technology without needing to 'spin-out' (i.e. licensed and supported directly via CSIT).
Building Capacity. CSIT will continue to spillover staff and students for the industry and also having a capacity of expertise
and skills within CSIT that can be accessed by partner companies to build new products and services and win new
business by accessing that resource within CSIT. Since 2009 15 PhDs engaged in CSIT research have graduated. Around
50% have taken up jobs in industry, the other 50% continuing to engage in research e.g. as PDRAs at CSIT or at
universities elsewhere. A further 41 students are now at various stages in their PhDs with a steady pipeline of 10+ PhDs
expected to graduate each year. As part of its commitment to CSIT Phase 2, Queen's has agreed to support a further 8
PhDs per annum. In addition, CSIT, in collaboration with colleagues at Queen's Institute for the Study of Conflict and Social
Justice, has recently been successful in obtaining £1.05M from the Leverhulme Trust to fund a Doctoral Training
programme entitled the 'Leverhulme Interdisciplinary Network on Cybersecurity and Society - LINCS'. This will fund an
additional 30 PhDs over the next 7 years. This is in addition to PhDs supported by organisations such as GCHQ (currently
3) and by industry.
CSIT's plan to raise the bar on translation over the next five years will scale CSIT's Innovation Hub model (Accelerating
Value Creation, New Venture Creation and Building Capacity) for the benefit of the whole of the UK. CSIT will increase
activity with partner innovators (from startups, SMEs, government agencies and academia). CSIT will also increase the
supply of skills, training and people to the UK cyber security industry (as mentioned above). CSIT will also deliver a Cyber
PreAccelerator Program, increase scale-up support for partners identified with high growth potential across the UK, and
provide leadership for the emerging Belfast Cyber Cluster nucleated by CSIT.